AI Synthesis of Structures for Additive Manufacturing

Current engineering design approaches have reached their limit. This project will launch a revolutionary new field of research combining digital manufacturing and cutting-edge artificial intelligence (AI). We aim to create an AI design assistant capable of generating 3D manufacturable structures beyond human imagination. The project will investigate suitable learning techniques based on deep neural networks, sources of training data, and the manufacturability of AI designs for a range of additive manufacturing (AM) processes. Our project seeks to address the question: What can AI learn from nature and apply directly to engineering problems?